A Machine Learning Integrated Digital Twin for HVAC Systems

Research Synopsis:
By harnessing the synergy of AI and Digital Twins, an astonishing amount of energy used by Heating, Ventilation, and Air-conditioning (HVAC) systems can be conserved. This research aims to develop a state-of-the-art and robust predictive energy management methodology for hydronic HVAC systems by integrating Physics-informed Neural Networks (PINNs) with Digital Twins.

Objectives:
1. Review (i) the application and latest developments on machine learning with particular focus on neural networks, as well as on (ii) simulation modelling techniques for digital twinning (particularly for hydronic HVAC systems).
2. Collect and analyse the data retrieved from an experimental rig to (i) identify the parameters that affect the energy performance of the system, (ii) identify the relationship between those parameters, (iii) train various neural network models.
3. Build a digital twin and develop a neural network architecture that incorporates physical constraints to integrate it with the digital twin.
4. Investigate the generalization capabilities of the model and transmit the ML-integrated digital twin in a virtual reality simulation environment.